Manchester Metropolitan University and Network Rail Infrastructure Limited KTP 25_26 R3

To develop a novel approach to data governance to cultivate a culture of data literacy, accountability, and continuous improvement.